The Cultural Value of Engaging with Museums and Galleries

Whilst recent decades have produced a relatively consistent and compelling body of data around use and participation in museums and galleries - generating a degree of consensus amongst policymakers, funders and practitioners around demographic patterns and trends in visiting - there is much less consensus around what we know about the value of this engagement. Numerous studies (using a range of methods and shaped by a variety of motivations) have set out to describe, understand, measure and evidence what it is that people value about museum and gallery visiting, what benefits accrue from engagement and participation and what longer term impacts result from this engagement for individuals and society more broadly. However, there has been no systematic attempt to draw together and critically assess this body of research in order to build a clear understanding of what these diverse studies and approaches tell us, what gaps exist and what future research directions are needed. The proposed review addresses these long overdue questions to provide insights of value to policymakers, funders and practitioners.

Potential impact
Funders and Policy makers

The proposed research will significantly enhance understanding around a suite of questions that continue to challenge policy makers in the fields of culture and education. The project will summarise the evidence base substantiating claims about cultural value that will, in turn, help to generate a degree of consensus around the benefits that museums and galleries offer to the public and to society more broadly.

Researchers

The project will help to establish a coherent research agenda for future studies, directing research attention towards identified gaps in knowledge and understanding and highlighting methodological approaches that are likely to yield significant new insights in the future.

Museums and galleries

Museums and galleries are under greater pressure than ever before to demonstrate their social and cultural value. When the Museums Association launched Museums Change Lives in 2013 (offering a vision for the social impact of museums and galleries) it prompted considerable debate about the extent to which the claims it makes about the value of visiting could be substantiated. This study will provide a compelling and clear picture about what is known and rigorously evidenced and what remains to be explored.

Wider public

Major studies in this field have already benefited the wider public by providing museum practitioners with knowledge that can help to shape better museum experiences. For example, major investigations into the learning outcomes that result from museum engagement are being used by practitioners to shape more engaging and impactful experiences. The proposed study will support practitioners in their on-going efforts to improve the experiences they offer to visitors.